Modelling battery pack degradation in real applications: diagnosis and prognostics

This project aims to apply and extend current knowledge and models of cell and small module degradation to improve battery pack life. The project will utilise data from operational battery packs to capture pack-level behaviour that is missed with models developed with single cell and small module tests.